The University of Essex and The Guide Association KTP 25 _26 R1

To create an evaluation framework/toolkit to support new reach and to demonstrate the huge personal and societal impact that being involved in guide inspired activity can have on girls, as well as to diversify and increase income streams.